LearnerShape Reskilling Platform

The LearnerShape platform will use data science and machine learning to recommend individualised educational pathways towards future target jobs. The platform will compare current employee skills (point A) with those for one or more target jobs (point(s) B), and recommend education options to get from point A to point(s) B.